BootlACES - Bootloader for Autonomous Connected Embedded Systems

BootLACES is a project to develop a novel scalable bootloader for use in automotive ECU's and other embedded systems. It will offer improved cyber security, size and usability to become the preferred choice for automotive applications, overcoming the complexity issues caused by having a plethora of bootloaders.